Natural Language Processing of Diagnoses From Text Radiology Reports to Automatically Label a Large Cardiac MRI Imaging Dataset

Sudden cardiac death (SCD) is one of the leading causes of mortality worldwide. Implantable cardiac defibrillators (ICDs) can prevent SCD but they are expensive and hazardous and should be reserved for patients with the highest risk. Many patients who are deemed to be high risk get an ICD but do not need it (and may
suffer complications), whilst others deemed to be low risk die without being offered ICD treatment. Currently, the strength of the heart contraction (left ventricular ejection fraction (LVEF) and the QRS duration are the only measurements used to predict the risk of SCD, and determine who is offered ICD treatment. This project will investigate - using AI methods - whether automated analyses of cardiac MRI images, MRI reports and blood biomarkers can predict which patients will suffer SCD. The goal is to develop a tool for the task of risk-stratification of patients and to compare whether it is at least as accurate, faster and more cost-effective
than current clinical practice.